Mapping class groups and related structures.

We will investigate the structure of key subgroups of mapping class groups, with initial focus on certain normal subgroups and the Magnus filtration of the Torelli group.